growthmetrics.ai - Revenue Growth Platform

growthmetrics.ai will help revenue focussed businesses and sales/marketing teams to highlight where imminent revenue opportunities are available. The growthmetrics.ai platform will analyse the businesses analytical data and utilise AI and sophisticated algorithms to generate a targeted growth strategy with clear and actionable insights and tangible financial forecasts.